Teratrees Innovation Voucher Application October 2013

Teratrees is a novel online open data platform that allows individuals and organisations to connect, exchange information, do research, conduct knowledge exchange, trade and support each other’s projects and ideas based around purchase and planting of trees.Teratrees allows tree lovers, gardeners as well as nurseries, tree specialists, schools & universities, charities, research institutions and businesses to collaborate and integrate each other’s tree information with the aim to support British indigenous plant biodiversity by more trees being planted. Other benefits include educating users of existing tree-related research on the global scale and supporting charitable causes in the classic triple bottom line approach to value creation. Competitive trading and innovative business facilitation techniques are built into the business model which has already gained the approval of businesses and users.